Increasing Productivity through Green Technology

A programme of activity is planned with a dedicated expert team who will work with the company to identify and adopt the latest technology to help reduce waste, water usage and exploit opportunities for the new product range. Cost management has also been one of the changes that the company has encountered over the past few years and the aim is get expert advice on implementing better resource management systems, which are capable of delivering practical improvements to the company.